TPE POC

The Plastic Economy is working to catalyze sustainable plastics processing worldwide. We are developing technology with the potential for mass-industrial de-carbonisation, cost savings, and improved energy security. Our mission is to accelerate global recycling capacity, by pioneering scalable upcycling at both the community and city levels - and empower localities to harness their waste streams for both social and economic benefit.